Transformation change through Zero Carbon fertilisers: Scale up and delivery to UK fertiliser market

CCm Technologies and Cranfield University will demonstrate the benefits of Sustainable Fertilisers, derived from captured CO2 and recovered crop nutrients, increasing farm productivity through improved nutrient delivery, significantly reducing on-farm emissions, accelerating UK Net Zero by 2050\.

During the 2020/21 growing season, CCm and Cranfield carried out feasibility trials of CCm fertilisers at Luton Hoo estate. This feasibility study, funded through; _'**ISCF Transforming Food Production**'_ _developed and measured field impacts from three CCm sustainable fertiliser formulations (5N, 10N, 15N). The following conclusions were achieved from one season data;_

* _**Yield:** CCm fertiliser demonstrated equivalent crop yield on wheat and barley vs conventional mineral fertiliser_
* _**Emissions**__**:** CCm fertiliser reduced ammonia emissions by 80% to Urea._
* _**Runoff**__**:** CCm fertiliser indicated reduced runoff of more than 50% vs conventional fertiliser._
* _**Soil Carbon**_ _-- 1st season data collected, at least 3 seasons required to validate increase in soil carbon stocks._

_All CCm fertiliser formulations showed equivalent crop yield to the conventional alternative with the 10N fertiliser indicating up to 40% less nutrient application will still achieve equivalent crop yield to a conventional mineral fertiliser application. Further field data is now required to validate this initial indication and will therefore form the focus of this project._

_This project will scale up fertiliser production of the 10N CCm fertiliser formulation to trial at 2 commercial farms, including Luton Hoo Estate who has continued their support from feasibility trials. CCm will produce 1000tonnes of the 10N fertiliser during this project. Application of the 10N on commercial food production farms will demonstrate efficacy of the CCm fertiliser in a 'real' commercial spreading environment to provide field and operational data to accelerate farmer adoption. CCm will use results generated to accelerate commercial partnerships to allow CCm to supply its fertilisers within the UK organo-mineral fertiliser market._

_**Project Objectives:**_

**1\. Focused field and lab trials**

**Outputs:**

-Evidence on CCm fertiliser Nutrient Use Efficiency

-Evidence on potential soil carbon build-up

-Evidence on impact to the wider environment -- GHG and diffuse pollution

Location: Luton Hoo Estate & Cranfield University

**2\. Scale-up: commercial farm trials -- Pilot CCm fertiliser trials. -- 1000tonnes**

**Outputs:**

Complete production of 1000tonnes of CCm fertiliser

Complete application of 50tonnes of CCm fertiliser at each of the 2 UK food production farms per season

Confirm CCm fertiliser completes equivalent crop yield and spreading efficacy compared to mineral fertiliser.

Location: Luton Hoo Estate, Abbey Farm.